Diabetes and Infections

Objectives: to determine if diabetes mellitus is an important risk factor for the development of tuberculosis in the United Kingdom
The study will be conducted prospectively and will recruit people diagnosed with tuberculosis and healthy individuals that will serve as controls for comparison.
It is expected that the study will show that there is a 2 fold increased risk for developing tuberculosis among individuals with diabetes compared to individuals without diabetes and that the risk will be higher independently of ethnicity, frequency of contact with other people with the infection, age or sex.
Anticipated immediate benefits to patients with diabetes include the institution of a screening program attempting to identify tuberculosis infection before it becomes apparent. Traditionally medically underserved minorities are expected to benefit more

Technical abstract
The Diabetes as a Risk Factor for Tuberculosis will be a Prospective Matched Case-Control Study with two independently matched control groups that will enrol approximately 680 cases of tuberculosis and approximately 1360 controls, in order to investigate the hypothesis that diabetes mellitus significantly increases the risk of developing tuberculosis in the UK.

The study will be ongoing for approximately two and a half years, recruiting patients from areas with a high incidence of tuberculosis, mainly in the areas of East Anglia and East Midlands (Cambridge PCT, Peterborough PCT, Bedford PCT , Luton / Dunstable PCT, Leicester City West PCT). A bibliographic review of the biological pathways mediating the association between diabetes mellitus and tuberculosis, as well as possible biological pathways mediating the above, will be undertaken as well.